A Novel Model-driven AI Paradigm for Intrusion Detection

The main aim of this project is:
The main aim of this project is to develop a model-driven approach for Intrusion Detection Systems (IDS) within the Internet of Things (IoT) domain. This approach is designed to address the shortcomings of current data-driven IDS methods, which, despite their high detection scores, often lack transparency and operate as opaque "black boxes." The project seeks to offer transparent and explainable IDS solutions that users can trust.

The key research objectives/research questions are:
The primary objective of the project is to develop a knowledge-based model that is resilient to adversarial attacks, with a focus on establishing trustworthiness in the system in two key areas:
1) Establishing trust in individual predictions - The first objective is to ensure that each decision made by the model is trustworthy. This will be achieved by providing local explanations for every prediction. These explanations will be clear and easily understandable, offering transparent reasons behind each specific decision and allowing users to have confidence in the accuracy and understand the rationale of each individual prediction the model makes.
2) Establishing trust in the model's overall behaviour: The second objective is to create trust in the model as a whole. This involves providing global explanations that explain the overall behaviour of the model. These explanations are crucial for ensuring that the model operates as expected and is consistent and effective when deployed.

To achieve these objectives, I will:
To achieve these objectives, the project will employ a knowledge-driven strategy. This involves the creation and use of a knowledge graph that ensures semantic coherence between the inputs and outputs of the models. The knowledge graph will house critical domain knowledge, including details on system vulnerabilities, attack vectors, and characteristics of attacks. This graph will then interact with IDS datasets and background information to generate a list of attack features. These features, drawn from expert knowledge will guide the traditional machine learning pipeline, ensuring that the models are both contextually relevant and accurate in representing and predicting the phenomena they are designed for.

The expected novel contributions are:
Compared to conventional posthoc explanation approach prevalent in current literature,this project introduces a pre-hoc approach, where domain knowledge and structured input are integrated right from the start. This proactive strategy ensures that the model is equipped with the correct domain-specific data, crucial for effective attack detection. The aim is to prevent the model from relying on irrelevant or misleading correlations. Through this integration, the project intends to validate the alignment of the model's outputs and its decision-making process with the actual conditions in the security domain.

This PhD is relevant to the following EPSRC research area(s):
Aritificial Intelligence Technologies
Information Systems